WeatherSense+

"WeatherSense+is a solution designed to allow the organisations responsible for key infrastructure to monitor, understand and predict the impacts of day-to-day and extreme weather on the ways in which real populations interact with infrastructure systems.

It uses an innovative blend of big data analytics, real-time, historic and predictive data modelling and data from a variety of new and innovative sources including mobile phone networks, micro and macro weather sensors and a variety of open (and private) infrastructure / services data (such as transport and urban service operations).

The platform collects, blends and analyses these data sets, and brings the derived insights to life through an interactive, visual web application, that will be made commercially available to relevant organisations, enabling them to react and plan for infrastructure impacts as a result of increasingly variable weather conditions in the UK."